Development of a Remote Identity Verification and Authentication Method Based on Ultra-Secure Facial Biometrics

Arbor is an SME specialising in cyber-fintech. The co-founders (Ed Goodchild, Chris Noon, Vamshi Lingampally and Gary Stevens), a team experienced in wealth management and tech entrepreneurship, are seeking to address the challenge of online client verification and authentication using facial biometrics. The Arbor solution provides multi-factor authentication for businesses that could save customers £34,000 per year. Should Arbor be successful they could generate a year-five post-project revenue of £6.49M.